Automated High-Throughput and Dynamic Combinatorial Screening of Self-Sorted Molecular Organic Assemblies

Dynamic covalent chemistry can enable the formation of unique supramolecular structures termed porous organic cages (POCs). These discreet solution-processable structures possess an accessible internal cavity and can be used in gas storage, gas separation, and catalysis. However, the design and synthesis of new structures has remained a bottleneck in discovering new POCs due to the sensitive nature of these reactions. Small iterative changes to successful reactions to make novel structures have seldom proven successful. Instead, a high-throughput approach, using the OT-2 opentrons, was utilised to automate reactions and perform up to 48 reactions in parallel - thereby allowing for rapid screening of the chemical space for potential hits. A large quantity of data was generated, proving to be a significant bottleneck in the progression of the project due to the time spent in manual analysis. Through this study, novel 3-component porous organic structures and 2-component asymmetrical POCs have been discovered and will help to stimulate further investigations.